AI-enabled Decarbonisation Assessment Score and Analytics for Net-Zero Construction Operations (AI-DASA)

Drawing on a philosophical standpoint of "to measure is to know, if you cannot measure it you cannot improve it", the partners will leverage Artificial Intelligence (AI) and data economy.to develop a "first of its kind" decarbonisation scoring and analytics system for the construction industry. The platform will aid the decarbonisation of construction processes by assessing and scoring the level of compliance of project designs and building processes. The system will consist of two modules namely:

1. Decarbonisation Assessment Scoring Platform (DASP): DASP will assess the construction operational carbon and assign a decarbonisation score (DECARB-SCORE) based on the level of decarbonisation compliance of the design and construction processes. DASP will employ state-of-art AI models that will be developed using carbon datasheet of materials, historical building design files (BIM files) and construction sites' operational information (sources of energy, equipment/machinery power efficiency, etc.). The decarbonisation compliance will be graded with appropriate colour-coded compliance levels.
2. Decarbonisation Analytics Platform (DECARBONALYTICS): The DECARBONALYTICS platform will use advanced deep learning techniques and heuristic optimisation algorithms to conduct what/if analysis of the combination of alternative building designs, constituent materials and site operational conditions. This analysis will yield multiple scenarios with varying DECARB-SCOREs which will enable actionable insights based on the desired level of decarbonisation compliance and the associated affordability.